Developing Three-Dimensional (3D) PRINTed Texture-Modified FOODS to Help Fight Growing Threats of Malnutrition in UK Care Homes (PRINTFOODSUK)

THE PROBLEM: “Imagine reaching the final chapter of your life, where every meal feels like the punishment (shapeless, tasteless, and stripped of dignity). This is the daily reality for thousands of older British adults on texture-modified foods (TMFs)”. PRINTFOODSUK asks: what if food could be safe, nutritious and joyful again? Malnutrition should not be, but is, a very real and current problem among older British adults, affecting approximately 1.3 million people over the age of 65. In 2023, 55% of care home residents were identified as at risk (up sharply from 35% in 2015). The causes are multifactorial, including age-related decline, chronic illness, polypharmacy, and notably, dysphagia (swallowing difficulties). Dysphagia necessitates TMFs, which are often nutrient-poor, visually unappealing and linked to reduced intake and micronutrient deficiencies. TMFs are typically served as “shapeless blobs” or “ice cream scoops”, despite the critical role of visual appeal in stimulating appetite. This transition from regular to TMFs is strongly linked to decreased appetite, malnutrition, micronutrient deficiency, cognitive decline, bone fractures and hospitalisations.
THE SOLUTION: PRINTFOODSUK brings together multidisciplinary team of experts in biosciences and social sciences to address malnutrition and nutritional deficiencies among older adults in UK, through the development of micronutrient loaded 3D printed TMF products. It aims to (I) develop 3D-TMF products containing essential micronutrients using 3D food printing technology to ensure product safety, palatability, nutrient bioavailability and compliance with International Dysphagia Diet Standardisation Initiative (IDDSI) guidelines; and (II) conduct real-world evaluation of the developed products in care home settings; assessing feasibility, acceptability and clinical impact to generate evidence supporting product efficacy and facilitating market adoption.
Expected outcomes are the translation of this innovation into commercialisation and will improve quality of life and economic burdens associated with healthcare costs, long-term caregiving and nutritional deficiencies among older adults. Nutraceutical industry could benefit financially by 3D food production.